Automatically Analysing Big Language Data

Big Language Data involves natural language datasets (audio and text) that are extremely large (many terabytes in size). Automatically analysing Big Language Data presents many
challenges. These include collection and cleaning, annotation, indexing and storage, as well as retrieval and analysis of huge quantities of data that has been created by humans. Scale is a huge challenge, because when the data is analysed, there can be a tendency for it to grow larger than its raw size. The research in this PhD will investigate new models and innovative approaches to these challenges. The work will focus on techniques of applying smart (AI) techniques to enable dynamic multiple stream processing that will allow for more effective processing of big language data. The novel approach will be applied to building efficient state-of-the-art NLP tools for various tasks such as text classification, emotion recognition and language segmentation, and further applied to previously unresearched novel NLP tasks in the computational linguistics and language technologies areas in collaboration with the project's partners.